National Knowledge Exchange Network on participation and engagement in the arts

This project has been encouraged by the success of a regional network that has been running since 2009 in the North of England. The network has been co-ordinated by Leeds Metropolitan University and supported by Arts Council England. The initiative received good feedback from participants and high quality papers were presented at regional seminars.

The current project will develop this initiative at national level through knowledge exchange between academics, policy makers and practitioners. It will share new and existing research through a series of multi disciplinary seminars (drawn from arts policy and management, sociology, anthropology, political science, psychology and human geography among others). In addition research will be disseminated through an online resource. The aim will be to explore the relevance of research on cultural participation to broader public policy, in fields including health and wellbeing, youth policy, social inclusion and community development.

One of the outcomes of the project will be to define a new training agenda for people working in socially engaged artistic practice, cultural management and policy, in relation to the broader public policy areas mentioned earlier. The project also aims to inform policy through exchange between network participants and the Arts Council England, the Department for Culture, Media and Sport and local authorities, and raise the profile of cultural participation for public policy makers more generally, thus contributing to the development of policy for a more vibrant and fairer society

The links between cultural participation and the public policy going beyond the cultural sector are at present under researched and the project aims to begin to fill this knowledge gap.

One issue we will pay particular attention to for new research is that of cold and hot spots of cultural participation, which are directly correlated with geographical patterns of socio-economc inequality. Arts Council England (ACE) are in the process of setting up a special fund called Creative People and Places, to address the problem of low participation in these cold spots. We plan to work in partnership with ACE to deliver a research seminar in one of the pilot locations identified by the Arts Council and disseminate new research into the impact of the Creative People and Places initiative.

Other seminars will explore:
1) the links between cultural participation and participatory decison making in public policy
2) the international dimension of research on cultural participation and its policy implications
3) the connections between cultural participation and selected fields of public policy making
4) trends and research with a focus on emerging issues such as technological change, young people's values and lifestyles, and issues around intercultural exchange and hybridity.

Potential impact
This proposal builds on the successes of a regional knowledge exchange network, which has already had significant impact in terms of connecting academics, policy makers and practitioners in the North of England. Membership currently includes
- over a dozen universities,
- local authority and Arts Council officers,
- individual artists and representatives from large scale arts organizations,

This model will be built on nationally to ensure that the impact is felt far beyond academia. In particular impact will be achieved in the following ways
- Engaging practitioners in areas of low engagement. This will be achieved through linking up with local authority and locally based networks to target people to attend seminars who do not normally engage with academia,
- Ensuring knowledge exchange has a legacy locally. This will be achieved by ensuring maximum buy in from local communities by co-producing events with partners in the different locations
- Facilitating virtual debate between seminars via an online resource and blog. This will be achieved through promoting the network through other networks and social media

The project will impact on policy makers, by
1) providing opportunites for knowledge exchange across policy areas through physical and virtual networking
2) sharing knowledge on initiatives in the cultural field which mobilise wider participation by developing and diseminating research through seminars, conferences, publication and online resource
2) encouraging greater understanding across sectors by engineering encounters and exchanges between pubic policy makers, academics and practitioners
3) generating a more detailed understanding of geographical areas characterised by low levels of participation, by working in collaboration with areas of social deprivation funded to develop participation and engagement through the Arts Council's Creative People and Places initiative.

The project will impact on the academic community by
1) providing an opportunity to engage with interdisciplinary work through access to research through seminars, conferences, publication and on line resources
2) widening perspectives and contacts with a view to initaiting new research through networking with policy makers and practitioners through seminars in UK and overseas
3) offering opportunities to present new research findings at seminars, conferences, publication and onlne resource
4) providing opportunties for creative discussion at seminars and conferences

The project will impact on practitioners by
1) improve understanding of public policy priorities thus contributing to the possibility of gaining greater financial sustainability by providing networking and training opportunites
2) providing an invaluable opportunity for reflection and contextualisation of practice by sharing knowledge and supporting case study research on practice

The project will impact on the general public by
1) training in good practice and thereby enhancing the effectiveness of engagement workers in neighbourhood planning, health services, youth and community development projects and grassroots arts initiatives;
2) creating templates to improve the methodology for soliciting and gathering creative ideas from people about public services in any field and creating a better model for public engagement
3) sharing research that helps develop broader understanding on how to deal with the problem of involving marginalised groups in public life, especially in areas of social and economic deprivation